Metaza Tablet Operation

Software adaptation to enable an iPad tablet to communicate a specialist print output file to a small, portable, Japanese manufactured gift engraving machine.
Also adaption of the existing PC based user interface to allow operation on iPads, which are much cheaper and more capable than PC equivalents.